Developing a Submerged Laser Approach to Improve Liquid Resin-Based Photocatalytic Additive Manufacturing Processes

Stereolithography (SLA) machines use a laser in combination with a two dimension (X, Y) scanning mirror and/or
galvanometer to redirect a beam through a tank of liquid resin onto a submerged platform, which moves in the vertical
(Z) direction [1,2].
SLA processes are currently limited in size partly due to the immobility of the laser, which remains in position at all
times. Using a static, two dimension scanning mirror or galvanometer means the laser 'spot' can only travel a limited
distance from the origin before becoming defocussed and ovular, due to the increased distance from the laser source
[3]. Additionally, the need to situate liquid resin between the laser and part means the entire process must take place
with the part suspended upside-down above/suspended in a transparent liquid resin tank and the laser/scanner below.
This adds complications to the SLA process as compared with powder bed fusion processes wherein the laser is mounted
above and scans down onto the part bed [4,5].
The process proposed here will use a tank filled with liquid photopolymer, catalysed by 405nm laser light, 'raster
scanned' by a rotating polygon. A clear recoater, used to ensure an even distribution of fresh liquid resin will be located
partially submersed within the tank. The bottom of the recoater exposes the resin surface, which can then be photo-cured by the laser beam. As the recoater moves on, resin covers the cured surface, removing heat produced by the
exothermic curing reaction. The rotating polygon then scans the beam in the 'X' axis. The laser, recoater and polygon
will be attached to a gantry, which moves along the tank in the 'Y' axis.
One of the key technology innovations proposed lies in the partially submerged recoater, a hollow bar, covering the
width of the resin tank. It will be open on the underside and covered at the top with a window transparent to laser light
[6]. The gas pressure in the recoater can be calibrated to produce a resin/gas interface coincident with the underside of
the recoater. As the recoater passes through the resin, the laser can scans through the window onto the gas/resin
interface, solidifying the resin as it passes. After each layer is completed the platform, on which the part will be
fabricated, will be lowered by a small distance (approximately 100um) which will be the equivalent layer thickness, and
the recoater arm returned along its original path. Due to the ease of use and low cost of this approach, larger machines
with tank lengths greater than 0.5m, could operate with more than one shuttle, each moving in synchronicity, with a
path length which slightly overlaps other shuttles to ensure part integrity. Development of the system here would have
significant benefits beyond pure resin-based processing, towards environmental benefits through reduced power
consumption [7], the fabrication of composite material components (e.g. suspension of a secondary material within the
liquid), improving the mechanical properties and functionality of the parts produced [8] and the beneficial impacts on
post-curing of the fabricated parts [9].
The submerged shuttle/raster scan system has significant advantages over other systems:
- No resin surface levelling system is required as with a surface recoater.
- As the recoater moves through the resin, the cured material is covered by liquid resin, which will remove exothermic heat.
- Multiple heads used in parallel would reduce build production/fabrication times significantly.